ReBleep - The Redefined medical bleep

Following the emergence of the Covid-19 pandemic, the pressure placed upon NHS staff has increased drastically. What was always a stressful and time-crucial organisation, has become even more constrained. At the heart of healthcare, is communication. We communicate with patients; we communicate with their family members; we communicate with our team.

Despite the emphasis on communication, there is research to say that 70% of all errors in healthcare are down to poor communication. The current method of communication amongst doctors -- the pager -- is inefficient, expensive and compromises patient well-being; so much so, that the Secretary of State for Health and Social Care has ordered for them to be phased out by the end of 2021\.

ReBleep is an application, designed by doctors, to combat the negatives of the pager system and improve communication throughout the NHS. This is an application designed for all healthcare workers - from doctors, to nurses, to phlebotomists. Faster and more efficient communication amongst the healthcare team will mean better healthcare for individuals. Features we include, such as severity-level indication will enable the easy prioritisation of tasks -- a task that doctors have had to manually think through themselves. This will reduce the workload and stress on the NHS. A clear track-record and more certain handover of bleeps will ensure that jobs do not get missed -- an unfortunate scenario that is becoming more likely due to the impact of COVID. As a whole, ReBleep will help alleviate the burnout of NHS staff - a profession where 76% of employees experience mental distress or ill health at work, and up to 57.4% of foundation year 2 doctors decide not to enter further training (2017). Future expansion to GP Surgeries will decrease the separation between primary and secondary care, substantially decreasing the time taken for GPs to write to specialist clinicians for letters of advice.

The rapid communication between all members of the NHS will increase the country's scope to deal with future crises, whether it be an unforeseen pandemic, or an unexpected war. 'Communication is at the very core of our society' - Jan Koum - and it is at the very core of our NHS.